Deep Learning-Based Segmentation and Classification for Outcome prediction in Kidney Transplant

Kidney biopsies from transplant patients are key to patient management. The pathologist can identify histopathological changes that determine how long the transplanted kidney may function and dictate treatment. Whole slide imaging produces a wealth of multi-modal image data that requires further ML technology research, e.g., learning without manual labels through self-supervised and contrastive learning. The project aim is to develop models that can assist the pathologist and increase survival rates.